The University of Hull And Key Management Systems Limited

To develop communications ? low cost live link to remote door controllers and internet based interface allowing residents to 'view' their own blocks via 'interactive' map.